Cardiff University and Cerebra - For Brain Injured Children and Young People

To transform capability to support families of children with brain disorders by exploiting and embedding new knowledge and capabilities to develop highly innovative solutions and collaborative partnerships that will bring lasting improvements to the lives of thousands of children.